Exploratory data analysis of graph embeddings: exploiting manifold structure

My research consists of statistical inference based on graphs, similarity matrices, or other relational information. This work has important societal, humanitarian and scientific implications, for example: uncovering malicious activity on the dark web, performing intrusion detection on a corporate enterprise network, or stopping DDOS/BGP hijacks at global internet scales, which all require sophisticated network analysis of internet traffic data. Finally, similarity matrices constructed by morphological comparison of cells in active/inactive states, in healthy/diseased conditions, or before/after treatment may yield insights into drug development.
For graphs that follow a latent position model, it was only recently observed that the high-dimensional embedding obtained by matrix factorisation concentrate about a low dimensional set, in the Hausdorff sense. The objective of this research project is to uncover the connections between the geometric features of spectral embeddings of graphs and the spectral properties of the underlying kernel in order to derive inference procedures, such as kernel parameter estimation and tests of common network hypotheses. These tools will be released as code, supported by theory and demonstrated on applications such as those mentioned above. So far, our contribution is to describe the topology and geometry of the low dimensional set, proving it is a topological manifold and establishing the link between in-manifold geodesic distance and geodesic distance in latent space. A key feature of our problem setup is that the kernel used to produce the graph is unknown, in which case the manifold is not available in closed form and typically lives in infinite-dimensional space. The aim is to further this work for different classes kernels in a unified framework, or, more broadly, formulate a statistically well-principled approach to interpreting the geometric structure of spectral embeddings as part of exploratory data analysis and visualisation. Beyond this, there are a number of related avenues for investigation:
* other types of graphs, including directed, multi-partite, and weighted
* sparsity
* time dynamics
* other statistical inference procedures associated with graphs such as regression, classification, model selection.

Potential impact
The COMPASS Centre for Doctoral Training will have the following impact.

Doctoral Students Impact.

I1. Recruit and train over 55 students and provide them with a broad and comprehensive education in contemporary Computational Statistics & Data Science, leading to the award of a PhD. The training environment will be built around a set of multilevel cohorts: a variety of group sizes, within and across year cohort activities, within and across disciplinary boundaries with internal and external partners, where statistics and computation are the common focus, but remaining sensitive to disciplinary needs. Our novel doctoral training environment will powerfully impact on students, opening their eyes to not only a range of modern technical benefits and opportunities, but on the power of team-working with people from a range of backgrounds to solve the most important problems of the day. They will learn to apply their skills to achieve impact by collaborative working with internal and external partners, such as via our Rapid Response Teams, Policy Workshops & Statistical Clinics.

I2. As well as advanced training in computational statistics and data science, our students will be impacted by exposure to, and training in, important cognate topics such as ethics, responsible innovation, equality, diversity and inclusion, policy, effective communication and dissemination, enterprise, impact and consultancy skills. It is vital for our students to understand that their training will enable them to have a powerful impact on the wider world, so, e.g., AI algorithms they develop should not be discriminatory, and statistical methodologies should be reproducible, and statistical results accurately and comprehensibly communicated to the general public and policymakers.

I3. The students will gain experience via collaborations with academic partners within the University in cognate disciplines, and a wide range of external industrial & government partners. The students will be impacted by the structured training programmes of the UK Academy of Postgraduate Training in Statistics, the Bristol Doctoral College, the Jean Golding Institute, the Alan Turing Institute and the Heilbronn Institute for Mathematical Sciences, which will be integrated into our programme.

I4. Having received an excellent training, the students will then impact powerfully on the world in their future fruitful careers, spreading excellence.

Impact on our Partners & ourselves.

I5. Direct impacts will be achieved by students engaging with, and working on projects with, our academic partners, with discipline-specific problems arising in engineering, education, medicine, economics, earth sciences, life sciences and geographical sciences, and our external partners Adarga, the Atomic Weapons Establishment, CheckRisk, EDF, GCHQ, GSK, the Office for National Statistics, Sciex, Shell UK, Trainline and the UK Space Agency. The students will demonstrate a wide range of innovation with these partners, will attract engagement from new partners, and often provide attractive future employment matches for students and partners alike.

Wider Societal Impact

I6. COMPASS will greatly benefit the UK by providing over 55 highly trained PhD graduates in an area that is known to be suffering from extreme, well-known, shortages in the people pipeline nationally. COMPASS CDT graduates will be equipped for jobs in sectors of high economic value and national priority, including data science, analytics, pharmaceuticals, security, energy, communications, government, and indeed all research labs that deal with data. Through their training, they will enable these organisations to make well-informed and statistically principled decisions that will allow them to maximise their international competitiveness and contribution to societal well-being. COMPASS will also impact positively on the wider student community, both now and sustainably into the future.